Investigating the role of dietary fructose in the development of early-onset colorectal cancer

This project will investigate the role of fructose in the development of colorectal cancer (CRC) in adults <50 years (early-onset CRC, EOCRC). Alarmingly, the incidence of EOCRC in the UK is increasing rapidly and people are more likely to present with advanced disease and respond poorly to treatment. Because of this, defining and understanding the differences in EOCRC compared to late-onset CRC (LOCRC) is a question of critical importance. We are currently unable to prevent, predict or optimise treatment for people with EOCRC for the simple reason that we do not understand the etiological factors and the biology of this disease completely. As EOCRC incidence has risen across successive birth cohorts since the 1960s, it suggests that environmental, behavioural, and dietary factors may be driving higher incidence rates. Indeed, there is strong evidence that dietary factors affect CRC risk and nutritional prevention of CRC continues to hold much promise. Drinking sugar sweetened beverages (SSBs) has been implicated in risk of developing EOCRC. Consistent with this, fructose, a major constituent of SSBs, has itself been implicated in CRC development and metastasis. The mechanisms underlying how fructose may drive CRC remain poorly understood, however, there is accumulating evidence that they may be mediated by altering chromatin accessibility and epigenetic modifications in colon tissue. This could result in changes in gene expression driving the biology of a developing tumour. Importantly, changes in chromatin accessibility are known to play an integral role in CRC and studies in EOCRC have highlighted differences in chromatin accessibility in comparison to LOCRC. The aim of this project is to understand how exposure to dietary fructose might influence EOCRC development through its impact on chromatin accessibility and downstream gene expression.